Graphene Flexible Electronics and Optoelectronics: Bridging The Gap Between Academia and Industry

Graphene has many record properties. It is transparent like (or better than) plastic, but conducts heat and electricity better than any metal, it is an elastic thin film, behaves as an impermeable membrane, and it is chemically inert and stable. Thus it is ideal for the production of next generation transparent conductors. Thin and flexible graphene-based electronic components may be obtained and modularly integrated, and thin portable devices may be assembled and distributed. Graphene can withstand dramatic mechanical deformation, for instance it can be folded without breaking. Foldable devices can be imagined, together with a wealth of new form factors, with innovative concepts of integration and distribution.
At present, the realisation of an electronic device (such as, e.g., a mobile phone) requires the assembly of a variety of components obtained by many technologies. Graphene, by including different properties within the same material, can offer the opportunity to build a comprehensive technological platform for the realisation of almost any device component, including transistors, batteries, optoelectronic components, photovoltaic cells, (photo)detectors, ultrafast lasers, bio- and physicochemical sensors, etc. Such a change in the paradigm of device manufacturing would revolutionise the global industry. UK will have the chance to re-acquire a prominent position within the global Information and Communication Technology industry, by exploiting the synergy of excellent researchers and manufacturers.
Our vision is to take graphene from a state of raw potential to a point where it can revolutionise flexible, wearable and transparent (opto)electronics, with a manifold return for UK, in innovation and exploitation. Graphene has benefits both in terms of cost-advantage, and uniqueness of attributes and performance. It will enable cheap, energy autonomous and disposable devices and communication systems, integrated in transparent and flexible surfaces, with application to smart homes, industrial processes, environmental monitoring, personal healthcare and more. This will lead to ultimate device wearability, new user interfaces and novel interaction paradigms, with new opportunities in communication, gaming, media, social networking, sport and wellness. By enabling flexible (opto)electronics, graphene will allow the exploitation of the existing knowledge base and infrastructure of companies working on organic electronics (organic LEDs, conductive polymers, printable electronics), and a unique synergistic framework for collecting and underpinning many distributed technical competences.
The strategic focus of the proposed Cambridge Graphene Centre will be in activities built around the central challenge of flexible and energy efficient (opto)electronics, for which graphene is a unique enabling platform. This will allow us to 1) grow and produce graphene by chemical vapour deposition and liquid phase exfoliation on large scale; 2) prepare and test inks, up to a controlled and closely monitored pilot line. The target is several litres per week of optimized solutions and inks, ready to be provided to present and future partners for testing in their plants; 3) design, test and produce a variety of flexible, antennas, detectors and RF devices based on graphene and related materials, covering all present and future wavelength ranges; 4) prototype and test flexible batteries and supercapacitors and package them for implementation in realistic devices. Our present and future industrial partners will be able to conduct pilot-phase research and device prototyping in this facility, before moving to larger scale testing in realistic industrial settings. Spin-off companies will be incubated, and start-ups will be able to contract their more fundamental work to this facility.

Potential impact
Our vision is to take graphene from a state of raw potential to a point where it can revolutionise flexible, wearable and transparent (opto)electronics, with a manifold return in innovation and exploitation. Such change in the paradigm of device manufacturing may revolutionise the global industry. The importance of graphene was recognised by the 2011 statement of the Chancellor of the Exchequer launching the initiative that lead to the present funding opportunity, with the aim to take it from "the British laboratory" to the "British factory floor". Not only does our vision align with this mandate, but it also exploits and strengthens several key areas of national importance where the UK has recognised excellence, such as printed electronics, energy and RF & Microwave Communications. Thus, we will strive for both economic impact, by stimulating new UK-manufactured high-value products, and societal benefits, by utilising graphene in potentially many areas including security, energy efficiency and quality of life.
The beneficiaries of our research will be a much wider group than the investigators' immediate professional circle. Considering the private sector, we have already indentified tens of companies that will benefit from our work. To achieve the final goal of graphene-engineering, and to ease the transition to commercialisation, we have strong alignment with industry needs and engage as project partners potential users, as well as academic partners. These include Prof. Yang Hao and Queen Mary University London, Co-I of our Graphene-Engineering programme grant, Nokia, Aixtron, DuPont, Hardygreys, Novalia, Camlase, Momentive, PeL, Johnson Matthey, Victrex, Plastic Logic, Emdot, Bandera, Tonejet, Agilent, NanoBeam, Philips, Polyfect, Dyson. Many more are expected to join and benefit directly or indirectly from our work. We consider the civilian sectors of healthcare, telecommunication, energy and homeland security to be those in which applications based on graphene can make significant impact on society at large. There are also applications in defence, especially in secure communications and radars. This will foster competitiveness and enhance quality of life. In particular, the proposed Cambridge Graphene Centre will be of prime interest to industries dealing with the following devices and applications: 1. Mobile communications, wireless sensor networks including wearable devices. 2. Nano-structured materials for light and microwave energy harvesting. 3. Active and reconfigurable microwave, terahertz and optical materials, including advanced antenna applications for radar and communications.
Policy-makers, within international, national, local government will also benefit. If the vision of graphene as the material of the 21st century is fulfilled, there will be a need for its properties, benefits, applications and advantageousness compared to current technology to be known by the relevant public bodies. For example, any new policy on energy saving, or mobile communications may need to include a reference to the benefits, or limitations, of graphene-based devices.
Economic resilience and innovation require post-doctoral researchers and students trained in new areas. We will contribute to increasing the talent pool for the future graphene industry. The proposed Centre has several doctoral training centres as partners, covering a variety of engineering subjects. It will be an excellent opportunity to train students in various aspects of graphene manufacturing: from ultra-precision engineering, to graphene nanotechnology, RF/microwave and photonics. This will develop many skilled researchers over the project lifetime, who will stimulate the sustainability of UK graphene engineering research and future commercialisation opportunities across a variety of sectors.